Arion

Novalia have developed a unique, patented approach to manufacuring very low-cost X/Y capacitive touchpads as interfaces to electronic products. The innovation uses significantly less energy, lower-cost materials with far lower environment impact than current technologies.

The Arion project is a feasibility study on how to expand commercial opportunity for Novalia's X/Y technology with product developers & expand production capability in the US & Canada.

With many key design/development organisations & brands located in the US & Canada, Arion focuses on these particular countries to engage with some of the worlds most prolific electronic product designers to explore & develop commercial opportunity for Novalia's low-cost touch interface technology. The project will support direct contact with potential key customers/suppliers & collate information that will allow Novalia to prepare a deliverable plan to expand commercial opportunity for the technology with product developers in these regions.This feasibility study will enable Novalia to engage with and build a preliminary pipeline of potential customers.

Arion will identify & engage with flexographic printers to expand international production capacity.

The project will enable the preparation of supporting documentation to serve as an introduction to Novalia & our technology and to prepare physical printed samples as well as working demonstrators.

Arion will facilitate face-to-face meetings with key potential customers & suppliers & will time the team's travel to coincide with CES in January 2022 to enable meeting as many further potential clients during the three day conference.

The Arion feasiblity study will deliver a solid understanding of some of the dynamics in manufacturing & supplying sensors to potential customers, deliver a SWOT analysis as well as identifying resources needed and prospects for success in this approach.